Chromatic Weapons: The Function of Colour in the Age of Iconoclasm, c.726-867

I will produce a synthesised analysis of disparate, frequent, references to the concept of colour across a range of texts
produced by Eastern Christian communities between c.726-867. These texts, written as direct responses towards the
period's episodic outbreaks of scepticism towards veneration of religious images, are in both Arabic and Greek, and
come both from Byzantium and from Orthodox communities living under Islam. The project has two parts, following the
periods of official 'iconoclasm' in the Byzantine Church: c.726-787, and c.810-867. I merge language analysis with vital
intellectual and theological contexts to suggest how, and why, notions of colour were inflected across time and space.
Furthermore, by incorporating wider context, I examine how different factors, specific to the particular situations of
respective authors, might have informed their strategies regarding colour. My sources range from the Syrian monastic
John Damascene (d.c.750), the first author of specific literature to address such crises, to the Patriarch Photius; whose
867 Homily 17 celebrated the first public icon inauguration since image-veneration was permanently restored as
orthodoxy by the Byzantine Church. I also utilise the Acts of the 787 Council of Nicaea; the surviving fragments of the
'iconoclastic' councils of 754 and 815; and writings by 8th-century theologians: the Byzantine Theodore Stoudite and
Patriarch Nicephorus, and the Arabic-speaking Syrian Melkite Theodore Abu Qurrah.